microSENSE: towards a rapid and automated biosensor for zoonotic disease

Bacillus anthracis is zoonotic pathogen and causative agent of anthrax. microSENSE aims to develop a prototype biosensor for rapid, automated detection and surveillance of B. anthracis in the field. The project is led by an established team of interdisciplinary researchers, highly experienced in biosensor R&D. The team spans Life Sciences, Pharmacy and Engineering, within both Cardiff (project base) and Aberystwyth Universities. Prototype field testing will be facilitated through collaboration with Kafkas University (Kars, Turkey), an anthrax endemic region.

Anthrax is classified as a neglected zoonosis. Around 1 billion people and livestock live within regions of anthrax risk, mostly poor and rural communities. It also tops the list of potential bioweapon threats. An effective surveillance strategy would transform our understanding of the epidemiology of this neglected zoonosis and provide a rapid detection protocol in the event of an outbreak.

A major challenge in B. anthracis ID is disruption of the transmissible spore form to release DNA of sufficient quality for sequencing. The project team have developed unique microwave-based technology which releases DNA from bacterial spores in 1 min. The final prototype detector will be fully portable and user friendly. No such system currently exists for rapid and accurate anthrax ID and surveillance.